Preventing Amputation through Management of Diabetic Foot; Working with Industry to generate supply chains in an LMIC setting (Uganda) for low-cost fo

Project Description
The project will identify the relationship between diabetes prevalence and the growing need for prostheses in the Ugandan context and explore, through a complex intervention, and in partnership with a UK company (ALGEOS) the potential that improved management of DFU could play in reducing amputation.